Identification of te RNA targets of the TIS11b and d tumour suppressors

Technical abstract
The control of mRNA stability and translation is widely used by cells to control proliferation, differentiation and apoptosis. The importance of post-transcriptional control is underscored by observations that it is deregulated in malignant diseases including leukaemia and lymphoma. However, our understanding of post-transcriptional control mechanisms, and their relevance to cancer, lags far behind our understanding of transcriptional regulation and signal transduction. Post transcriptional control is an area of investigation that has been relatively neglected in the search for an understanding of oncogenic mechanisms and novel routes to therapy. This proposal seeks to further our understanding of how RNA binding proteins (RBP) regulate fundamental cellular processes and how they are integrated with signaling and transcriptional processes which may be corrupted in cancer.